Cancer Vaccine Clinical Trial Expansion

This project advances, through a Phase 1 Clinical trial, a novel cancer therapy using patented technology delivering improved vaccines.

Across five leading UK cancer centres, up to 20 patients, who have one of prostate, lung or ovarian cancer at late stage, will be recruited for an expanded vaccine treatment of up to 11 immunisations over 6 months from their first injection. Patients will be monitored and blood samples taken to assess their immune response (antibodies and T cells) and the safety of the vaccine.